An investigation of novel lattice structures manufactured by selective laser melting and direct metal deposition

The many benefits given by cellular solids have been known and utilised for centuries, both in natural and man-made forms. With the AM industry increasing the ability to tailor cell type, conform to complex external geometires and functionally grade performance accross a structure; the potential applications for such structures is growing at a rapid rate.
The purpose of this projects is to investigate and characterise the properties of cellular structures, manufactured by AM. Current methods to design and represent lattice structures are complex and burdensome, so new methods, recently invented at the University of Nottingham, will be utilised and further built upon. Materials, structures and processes will all be analysed using a combination of computational and experimental methods.